Reincubate Camo for Android

Camo is a software application with a partner mobile app which allows a mobile phone camera to be used as a high quality webcam on a computer or laptop. The camera in even a 5 year old iPhone is still streets ahead from the webcams built into current laptops, and will even outperform a high quality external USB webcam.

Camo aims to provide a cross platform solution allowing the use of either iPhone or Android devices as the camera, which can then be paired with either Mac or Windows computers for the client application, supporting the full range of commercial video conferencing applications such as Zoom, Skype, Microsoft Teams, Cisco WebEx Teams and many more.